Assessing the through life impact and understanding the implemenation steps to using bio-polymers for Dyson products

Dyson products are primarily made from plastic and therefore require significant investment in managing their through life impact. This feasibility study aims to evaluate the potential for using 2nd generation bio-based polymers as an environmentally beneficial alternative to conventional polymers. Evidence suggests that these new materials could lead to significant through life benefits if a closed loop recycling process could be established but it is still unclear where such materials may be appropriate and what the true through life benefit could be. This study looks to explore this by understanding where 2nd generation bio-based polymers can be used, what are the true through life benefits and ultimately what does the roadmap for realising this look like.